SMARTRANGE

The aim of the project is to develop a prototype radio device for use in smart meters and other energy management systems, designed specifically to overcome the range against power consumption problem for low-power wireless protocols, thus allowing whole-house coverage.